Automatically Analysing and Improving Software Test Suite Health

Investigate methods to automatically analyse and improve software test suite health. Factors indicating poor software test suite health include (but are not limited to) brittle tests, flaky tests, and pseudo-tested code. This research will seek to define tests suite health metrics that give testers a better idea of the quality of their tests than traditional metrics like code coverage. It will seek to automatically improve the test suites according to these metrics by adapting techniques such as test amplification and search-based testing.